Queen's University of Belfast and Blueskeye AI Limited KTP 23_24 R4

To incorporate social context and cultural factors into emotion recognition and expressive behaviour Artificial Intelligence models for automotive environments to enable expansion of the model's applicability to different global markets.